Aquifert Fertilink

Aquifert Limited (Aquifert) is a UK-based Agritech SME, with a core project team of Philip Sunderland (project lead/digital advisor) and Matthew O'Leary (fertiliser advisor).

Aquifert is solving a significant unmet need with its innovative platform, which will revolutionise the fertiliser industry's efficiency by digitising data and improving access. This ground breaking solution will particularly benefit small-scale farmers and remote agricultural communities that are disproportionately affected by poor cash flow and high fertiliser procurement costs. Aquifert's unique focus on transparency and standardisation will provide buyers with integrated supplier access, comprehensive real-time trade services and superior access to their verified supplier network.